Birmingham City University and SBS Insurance Services Limited

To develop a novel Artificial Intelligence computer vision system that will transform insurance claim processing leading to significant cost-savings, improved productivity, gain a wider market share and disruption of the insurance claim handling industry.